Covid and Staff Compliance management for the Care sector

SureCert is a digitised background checking system for recruiters. With the first Innovate UK grant, we were able to add significant additional functionality to support organisations within regulated sectors to onboard staff quickly and more efficiently. We are focused on the care sector and are Preferred Suppliers to Scottish Care and Care England and our approach has been endorsed by the Care Inspectorate in Scotland.

Care providers are subject to regulation and their approach and paperwork is checked by regulators regularly. When checking paperwork on staff recruitment and ongoing checks, the regulator would normally make an unplanned visit, which, during covid, has been difficult. Covid now provides all parties with the opportunity to maximise both safety and efficiency when regulating care providers and we propose to focus our attentions on five additional elements:

1. Our platform will be able to take and store covid test results and display them on the care providers' websites, providing a real time view of how safe the provider is, when the tests were taken and when they are due again;
2. Our platform can be used to ensure all those who are accessing care buildings will self certify that they are not displaying symptoms of covid, providing care providers with a real time view of who is in their premises, helping to manage risk;
3. We will develop a second "module" on our platform that can be used to manage the ongoing compliance for staff, enabling all HR records relevant to the regulator to be stored in one place - this can then be extended to hold all regulatory documentation beyond HR (e.g. Health and Safety);
4. We will develop a "regulator access" to our platform, which will enable, (with consent mechanisms built in), the regulator to log in, access and assess all relevant HR information remotely, without having to waste time on physical visits, as well as help them to plan and manage who and when to regulate. We propose that this will help to enable automation within regulation, only flagging an issue when a candidate fails to meet a standard, or a training course expires, or even if a criminal record check flags an issue in real time; and
5. We will build in the final "SureScore" approach and create an "identity standard" for the care and other sectors, which will enable the level of background checking undertaken on a candidate to be turned into a score, ensuring that personally identifiable information is then withdrawn to a secure area of SureCert and retrievable only when requested by the regulator.